Helios Thermal Energy Storage System

Energy storage to meet increasing demand is vital to developing a low-carbon energy system, and can provide

more flexibility and balancing to the grid, as well as providing a means of coping with increasing use of

intermittent renewable energy. Locally, it has the potential to drastically reduce energy costs for businesses

and homes. Current commercial-scale storage solutions are too early in their development & storage costs

outweigh energy savings so commercial mkt uptake has been very limited. To be cost competitive, cost per

kWh must be lower than off-peak electricity prices (£0.07/kWh). Helios Limited, a micro SME, are seeking to

test the feasibility of developing a combined heat & power energy storage system (TESS). The device will be

smart-enabled, and will utilise off-peak electricity to store heat energy at ~£0.02/kWh in a high density

medium. The device will use a Sterling motor to generate electricity at peak hours, and heat losses will be used

to heat a water matrix for heating or hot water. The device will also have the ability to feed energy back into

the grid if needed, and store energy from renewable energy sources such as solar PV.